An innovative method of controlling and optimizing car painting processes

New paint production processes in the automative industry have the potential to be much more cost and materials efficient but require higher levels of process monitoring than are currently available. With its terahertz technology, TeraView Ltd has demonstrated the offline ability to rapidly measure simultaneously several coating layers in a non-contact manner. In this project, we will develop a technology demonstrator to monitor coating thickness in real time on the production line. Several car manufacturers including Ford UK, a consortium member, have expressed interest in applying this technology to assist in monitoring and control of the painting process. The project represents an initial £70M+ business opportunity and, in terahertz, introduces a new sensor technology to the automotive industry. Technical innovations include real time signal processing, roboting control of the terahertz sensor and creation of a ruggedised sensor suitable for industrial deployment.